Maximising seagrass regeneration through advanced AI mapping and ultra low carbon solutions

Seagrasses are the only flowering plant that are able to live and pollinate while fully submerged and thrive in sheltered shallow bays in water up to a few metres deep. As well as being a vital habitat for numerous species, seagrass meadows are responsible for 10% of the ocean's total carbon absorption as well as slowing down wave action and thus protecting coastlines. They have an important role in mitigating the impacts of climate change where they can store twice the amount of carbon compared to a terrestrial forest but seagrass meadows are under threat from anthropogenic sources such as agricultural and industrial pollution as well as coastal activities such as dredging and fishing.

Mapping of seagrass meadows has been undertaken using a variety of techniques such as the use of satellite imagery, underwater video surveys , diver surveys as well as the use of single beam sonar systems. All of these techniques have their use but do suffer from drawbacks and it is the limitations of the use of single beam sonar systems that this innovation seeks to address.

A single beam sonar system is capable of detecting seagrass meadows but the sonar only reveals a narrow strip of data from beneath the boat as the sonar system transmits a beam typically a few degrees wide. In order to get good spatial coverage it is necessary to survey many closely spaced parallel survey lines which is time and resource intensive.

This project seeks to combine 3 cutting edge technologies into a single approach capable of mapping seagrass meadows more efficiently and with lower carbon footprints compared to current sonar based techniques.

This project combines the use of advanced wide swath bathymetric sonar systems that are capable of transmitting sonar beams over 40 times wider than a typical single beam sonar system. This wider beam allows for far greater spacing between survey lines reducing significantly survey times. This project combines the wider beam sonar system with computer based Artificial Intelligence / Machine Learning algorithms to determine the presence of seagrass meadows in the data. This entire platform is deployed from a carbon neutral unmanned survey vessel which as well as having significantly lower operating costs is also a safer option than utilising a manned vessel.